EPSRC Centre for Innovative Manufacturing in Composites

The EPSRC Innovative Manufacturing Centre in Composites will conduct a programme of fundamental manufacturing research comprising two research themes aimed at developing efficient, high rate, low cost and sustainable manufacturing processes coupled to effective and validated design and process modelling tools. These processes will aim to deliver high yield, high performance and high quality components and structures. The themes are as follows:Theme 1: Composites Processing ScienceThe focus for this theme is to develop integrated modelling systems for predicting and minimising process induced defects and defining and optimising process capability. Topics include: Multi-scale process modelling framework for candidate processes (fibre deposition, resin infusion, consolidation and cure); Stochastic simulation of process and resulting material/structure variability, leading to prediction of process induced defects at the macro, meso and micro scales; Analysis of design/ manufacturing/ cost interactions, enabling process capability mapping, design and process optimisationTheme 2: Composites Processing TechnologyThe focus for this theme will be experimental investigation of next-generation, high rate processing technologies as essential elements within a flexible composites manufacturing cell with multi-process capability. Topics include: Development of rapid deposition technologies: automated robotic control for tow/tape placement, development of flexible/ hybrid systems, application to dry fibre and thermoplastic composites manufacture; High speed preforming processes: fibre placement, Discontinuous Carbon Fibre Preforming (DCFP), multiaxial and 3D textiles and their automated integration into multi-architecture, multi-functional composites; High rate & controlled thermal processing: rapid heating/curing and innovative tooling; Process and parts integration with novel joining technologies, tolerance reduction and on-line inspection In addition to the main research themes, the platform element within the Centre will support four generic research projects operating across the Centre to develop common technologies and underpin the main research priorities. These technology areas are: Multi-scale modelling; Cost modelling; Automation/robotics; and, Design and manufacturing quality integration.

Potential impact
There are several beneficiaries outside the academic teams involved. The industrial partners supporting the Centre and, in particular, the National Composites Centre (NCC) and its members will benefit directly from the research outputs through close interaction at project level and by representation on the management and advisory boards. The Centre will offer the forward thinking necessary to deliver the research element of manufacturing within the national composites strategy and will feed results into the NCC providing a rapid route to exploitation. All member companies of the NCC and others will therefore benefit from the Centre research. In addition, the wider composites manufacturing community will benefit by attending seminars and innovation conferences organised by the Centre and engaging with the research forum run by the Centre. There is a strong focus on ensuring cross-sector involvement including aerospace, automotive, marine and power generation. The manufacturing advances resulting from the research will be both generic and process specific ensuring benefits across a broad range of sectors and potential for significant growth. Rapid, low cost manufacturing of composites will promote this growth of applications. Many of these applications will offer opportunities for weight saving leading to, for example, significant improvements in performance and fuel consumption in transport, offering major benefits to society. The Centre seeks to make a major contribution to the UK composites manufacturing industry by providing greater understanding of the manufacturing process and novel process technology developments. This will greatly enhance efficiency and quality and therefore open up many more applications of these materials. This in turn will contribute to the GDP of the UK in this rapidly expanding area. The UK and international academic community will benefit from the high quality research output generated by the collaboration between four of the leading composites manufacturing research groups in the country. All academic partners have an excellent track record of publication in high impact factor journals, ensuring rapid take up of our ideas and standing within the international academic community. The Centre will provide a training programme for its community of researchers culminating in the formation of a Composites Manufacturing Graduate School. This will act as a focus for training a new generation of graduate engineers with the necessary skills to pursue a career in the composites manufacturing industry and will enhance the UK skills base in this vitally important area.